Zero Emissions chilled/refrigerated Last Mile Delivery System and Vehicle

Rapid expansion of e-commerce for perishables, coupled with expanding cold chain last mile delivery fleets, contribute to high levels of damaging emissions.

Last mile delivery is the most complex/costly part of supply chains, particularly for those selling temperature-sensitive products such as food and pharmaceuticals. Ensuring optimum temperature for transportation is crucial to maintain quality, integrity, value and safety of products.

Replacement of diesel-driven refrigeration with Botanic's energy-efficient thermoelectric systems, offers zero emission transport refrigeration units to regulators and operators.

This project brings together Botanic Energy (cooling, refrigeration, vehicle integration), Oxford University (lab-support, testing) and Sainsburys (refrigerated vehicles, compartments, field testing).